Enhanced electricity generation through waste heat utilisation and thermodynamics of supercritical CO2

PJH Partnership has identified an innovative process that can both cycle CO2 and efficiently convert waste heat

to power using a highly efficient working fluid. The system manipulates multiple phase changes of CO2 to

maximise the thermodynamic potential of a fluid that is both highly stable, readily available and inert. Due to

its high density in the supercritical phase, power generation technology powered by this fluid requires a

notably smaller footprint, a tenth less turbine size and significantly less operational costs. Benefits include

enhanced electricity generated from fossil fuel sources currently averaging 45%, up to 60%. Potential CO2

avoidance totals 142.3mT per year, with increased security through better utilisation of national energy assets.

This 12-month project aims to assess the technical feasibility of generating supercritical CO2 using the process

methodology and evaluate its efficacy in power generation using turbine technology. The modular retrofit

system targets fossil fuel generators and renewable operators with future commercial deployment anticipated

end-2018.